SpheruLugol - repurposing Lugols Iodine as an acceptable antiviral treatment

The use of Iodine as an antiviral/antibiotic/antifungal treatment has been known for a long time, but has largely been ignored by pharmaceutical and biotech companies who tend not to develop older technologies where they have little or no financial interest. However, the ability of Iodine to inhibit viral and associated opportunistic infections may prevent or reduce some of the debilitating symptoms of COVID-19 and other viral infections. Until now, oral use of Iodine has been limited as iodine in alcohol-based preparations taste very unpleasant and can cause pain, skin irritation & staining and are often religiously unacceptable. At the heart of this proposal is an opportunity to facilitate oral cavity application of iodine to treat infections quickly and cheaply using a novel and effective water based suspension technology.